The Worm View and the Personite Problem: towards a Collectivist Solution

According to the Worm View (WV), only those spacetime worms perduring as maximal
aggregates of person-stages are continuant persons and thus moral agents. However, nonmaximally extended worms, personites, present all the seemingly necessary mental and physical
qualities, apart from stage-maximality, to be included into moral calculus. During a continuant
person's lifetime, it is possible to individuate a personite for every sufficiently extended time
interval. Since they come into and go out of existence suddenly and abruptly, granting personites
a moral status turns out to be incompatible with any ethics that does not want to fall into the
category of ethical hedonism. For these reasons, recognizing them as moral agents leads to the
Personite Problem (PP) for the WV. This proposal focuses on addressing this problematic
interaction by seeking a collectivist solution to the PP in order to defend the WV without
resorting to ethical hedonism. In particular, this solution proposes to view continuant persons as
we-formations composed of many personites that jointly collaborate for the satisfaction of what
de facto turn out to be collective attitudes. Moreover, it aims at conceptualizing the investigation
of cross-temporal flourishing in this collectivist fashion. This understanding of continuant
persons can also contribute to account for the most salient features of we-phenomena involving
collective agents which in certain social contexts are able to act as a we.

Metaphysical theories of personal identity over time are directly linked to ethics. Moral calculus,
in fact, is shaped upon what we take to be the persistence conditions of persons. For this
reason, a fundamental question underlies this relationship: how should we face undesirable
ethical implications of a particular metaphysics of persons? Should we change our ethics or our
metaphysics? These metaphilosophical questions can be tackled by taking the Worm View (WV)
as a paradigmatic case.